Application for Cyber Security Voucher

Twinkl is the trusted home of over 100,000 digital teaching resources. Twinkl is a daily source of inspiration for hundreds of thousands of primary eduction professionals worldwide.